Does Smaller mean Better? Evaluating Micro-Enterprises in Adult Social Care

Are care services best delivered through very small, locally-based services that are 'close to the user' or do large organisations offer more efficient and effective care? As care for older and disabled people in England is becoming more personalised and deregulated, it is important to move beyond the anecdotal claims about small, innovative micro-enterprises and establish an evidence base.

The government's Big Society and personalisation agendas are encouraging more very small organisations to get involved in supporting older people and people with disabilities. Within social care, personalisation has led to more people being given control over their own care budget, with the freedom to purchase support from lots of different types of service provider. Micro-enterprises are one of the types of organisation that people can purchase support from. Buying support might mean purchasing domiciliary care (someone to come to the house to provide help with dressing and washing) or paying to attend a day centre. However, it might mean purchasing something very different. One micro-enterprise provides dance classes, for example. It might also involve purchasing something which is better suited to your care choices as a person from an ethnic minority, or as someone who is lesbian, gay, bisexual or transgender.

There is often an assumption that 'smaller is better', because small organisations may be more flexible and innovative. However it is also possible to argue that larger organisations will perform better because they can use economies of scale and deploy a wider range of resources. Existing studies of size and performance do not usually include very small organisations like micro-enterprises, making it hard to draw conclusions about the link between size and performance. Using interviews and surveys with 108 service users and carers in 27 case study organisations, across three local authorities, this research will compare outcomes and value for money across micro, small, medium and large care providers (defined by the number of staff working in them). It will:

- Use interviews to talk to service users and carers about their experience of using the service
- Use a survey to get comparable data between service users across the case study organisations, and compare that to findings in the national Adult Social Care Survey conducted each year by the Association of Directors of Adult Social Services (ADASS) on behalf of the Department of Health.
- Involve some 'non-traditional' service users - black and ethnic minority people; lesbian, gay, bisexual and transgender people - to assess how far micro-enterprises are better than larger organisations at providing tailored support.
- Compare the prices charged for services in the case study organisations with the outcomes reported by users to see how far organisations are delivering value for money.

Talking to users is likely to be particularly effective when other service users do the interviews. This is because interviewees may be more comfortable speaking to other service users and the user-interviewers can design interview questions that get to key issues from their own experiences. The project will recruit and train service users and carers as co-researchers, involved in research design, interviewing, data analysis and dissemination of findings.

The project aims to produce findings that are of direct relevance to local authorities, service users and other organisations as they commission care services, and to social entrepreneurs as they develop provision. It also aims to deepen social scientific knowledge of the relationship between organisational size and performance in welfare services, of relevance to academics working in fields such as social policy and public management.

Potential impact
In addition to the academic beneficiaries set out in the earlier section, this research will benefit a wide range of groups:

- Service users as they develop support plans and commission care services.
- Frontline social care staff as they support service users in developing support plans and commission care services.
- Local authority care teams as they commission services.
- Social entrepreneurs as they develop provision.
- Think tanks undertaking research on the changes to provider markets in the context of personalisation and personal budgets.
- Charities redesigning their services in the context of personalisation, including setting up social enterprises.
- National government policy makers, such as those within the Department of Health and within arms-length bodies such as Think Local, Act Personal, who may particularly be interested in research into cost-effectiveness in care provision.
- National professional bodies such as the Association of Directors of Adult Social Services and the British College of Social Work.
- Local policy makers, seeking to better understand their local care markets and how they are changing.
- Regulators such as the Care Quality Commission seeking to better understand the relationship between organisational size and performance, and the relationship between qualitative and quantititave outcome data.

The research will contribute to the nation's health through enhancing understanding about what makes for effective practice and organisational design in care markets. This finding has enormous potential impact given that over 1.5 million people use social care services, but that services in the recent past have been characterised by large scale provision often dependent on 15 minute care visits by large care providers or the 'warehousing' of disabled and elderly people in large day centres (Glasby and Littlechild, 2009). As people move towards purchasing more of their own care through personal budgets, it is vital that service users themselves and those that support them (informal carers and social care professionals) better understand how organisational size and performance interact. This research will help care users, professionals and policy makers to understand when and how micro-enterprises can contribute to improved service outcomes and how far micro-enterprises can deliver value for money in a very tight financial context. It will also help people working in or setting up micro-enterprises to understand the advantages and disadvantages of their size and to work to ensure maximum effectiveness.

Key to achieving impact is working with charities, professional bodies and the trade press to disseminate findings through their professional networks, as discussed in the Pathways to Impact statement. The topline findings from the project can start being shared through those channels as soon as the writing-up stage is complete, and should be able to make an immediate impact on those people who are currently designing their support plans. In the context of personalisation it is expected that no one will be tied into a long-term contract with a provider and therefore that they should be able to rework their support plan within a short time scale. However, in practice people are unlikely to want to make constant changes to their support plan, so it is recognised that maximum benefit is likely to come as service users are designing their support plans or those plans are being reviewed; and for service providers at the time that they start trading or undertake a service review.

Staff working on the project will develop or consolidate skills at working with co-researchers, undertaking research with a range of organisational types; and comparing different types of data.